Cryogenic modelling for enabling LH2 for aviation

Liquid hydrogen is being explored as a fuel for aviation. This requires research to enable fuel systems to be adapted for cryogenic operation, including the prediction of phase change control. Whilst the properties of liquid hydrogen are known, the behaviour through fuel systems is less well established. There are very few liquid hydrogen fuel systems that are applicable to commercial aviation
and it is the translation and adaption of knowledge and understanding from the space sector, and other sectors, that is required to ensure safe and commercially viable fuel systems. This requires that the current modelling tools used within Airbus be extended, verified and validated to ensure future needs of modelling
fuel systems can be met. This project will generate a robust modelling approach to create a design tool for future cryogenic fuel systems.